University of Portsmouth and Fresh Relevance Limited

To develop a specialised digital marketing tool that is intelligent, adaptive and scalable in order to provide machine learning based consumer behavior analysis, prediction and visualisation.